Understanding the genetic mechanisms controlling yield and quality in wheat

Technical abstract
The majority of characters of agronomic importance in crop species, including yield and end use quality, show continuous variation where the effects of individual genes (so called Quantitative trait loci), cannot be discerned. The aim of this project is to deploy genetic and genomic tools to map and clone such genes. This is an essential prerequisite for understanding their modes of action and making them available as targets for genetic manipulation by plant breeders. The work has particular emphasis on wheat since this is the UK's most important agricultural crop. The project also targets comparative analysis between wheat and other cereal and model species to integrate the genetics of all the major cereal crops into a common framework.